Thriving at Home

The Thriving at Home project supports older people to thrive in the place they want to be: at home.

Our growing ageing population often struggles to find the support they need to live independent, active and connected lives. By 2038, 57% more over 65s will require support to live their best lives. Our work has shown that the problem is not that excellent products/services aren't available; but that the multitude of options on the market are not accessible.

Thriving at Home addresses this with a simple-to-use, one-stop, tailored marketplace that connects older people and those who support them to relevant local services, quality products and national advice throughout their healthy ageing journey. Our goal is for people to enjoy the later life they want, rather than manage the later life they fear.

We are building an ecosystem that listens, supports, self-regulates and ultimately humanises the care and support sector. We are creating a trusted community marketplace with tailored services, advice and suppliers of products to suit the individual's lifestyle, aspirations and needs.

The lived experience of a retirement village is an exclusive luxury. Our market analysis shows that many people want, and would benefit from, the support this lifestyle offers, albeit within their own home. Academic research corroborates the significant health, well-being and financial benefits of timely, personalised interventions to the individual, society and public purse. Our project uses human-centred service design in collaboration with BelleVie's clients and members of VOICE's community of older people.

Routes to be tested include: a free-to-access virtual managed marketplace; free and paid for in-person services; integration of social prescribing; volunteering opportunities; and coaching. Digital agility of the platform allows for tailored access to information and support, narrowing regional and circumstantial health and wealth inequalities in later life.

Shifting the paradigm of ageing to a more positive perception of self-autonomy is key. Thriving at Home will lead by example, shaping the opinion particularly of the adult children of the ageing population. We will give them access to the support they need to help their parents and, in turn, build a socially-hearted, commercially-viable community that they can then rely on as they get older themselves.